Loughborough University and UK Grid Solutions Limited

To design, build and test a hardware demonstrator of a high-voltage, DC-DC converter to facilitate the design of a multi-megawatt converter for advanced power connections.